QEdgeStoreAI: AI-Orchestrated Quantum Energy Control for Resilient Edge Systems

The UK's IoT market is rapidly expanding, driven by growing demand for connected devices and smart infrastructure. For instance, **IMARC Group's** research indicates that the **UK IoT market size** is expected to grow at a **CAGR of 20.74% from 2025 to 2033**, reaching approximately **USD 183.86 billion by 2033\.** This growth signals an urgent need for scalable, intelligent energy solutions.

QEdgeStoreAI is an innovative project that merges **advanced scientific research** with **practical energy technology** to support the UK's move toward **smarter, more resilient off-grid infrastructure**. Its focus is on developing a **hybrid quantum-classical energy platform** designed to provide **intelligent power management** in remote and edge environments where traditional battery solutions often fall short. The system combines two essential components:

* **Quantum-inspired energy storage**, based on emerging scientific principles such as **superabsorption** and **entangled energy states**. These technologies aim to enable **faster charging**, **longer-lasting energy storage**, and **greater efficiency** while minimising **environmental impact**.
* An **artificial intelligence (AI)-based software layer** that acts as a **smart control system**. This software continuously monitors, predicts, and optimises energy use in real time, allowing the system to adapt to changing **environmental conditions** and **fluctuating energy demands** without human intervention.

The project aims to deliver a **working prototype** that demonstrates the integration of **quantum battery models** and **AI-driven software** in a real-world setting. This prototype will consist of a **small-scale test system** equipped with **onboard control** and **telemetry capabilities** to continuously monitor **energy usage** and overall **system performance** over time. This will enable **data-driven adjustments** to optimise energy efficiency and prolong the system's lifespan.

QEdgeStoreAI is especially well suited for applications requiring **reliable, autonomous energy supply in challenging conditions**, including:

* **Agricultural technology and smart farming**
* **Environmental monitoring** in remote or hazardous locations
* **Disaster relief and emergency communication systems**
* **Space-constrained or low-maintenance IoT deployments**

This innovation aligns with UK's strategic ambition to lead the development of **hybrid quantum-classical technologies** and supports national goals related to **clean energy, technology commercialisation**, and **digital infrastructure development**. It also addresses the growing demand for **decentralised** **energy solutions** that are **low-carbon, scalable, and adaptable** to a wide variety of environments and use cases.

By combining breakthroughs in **quantum energy science** with practical **AI** and **embedded system design**, QEdgeStoreAI represents a critical step toward **sustainable, intelligent energy platforms**. These platforms can be deployed wherever they are most needed, without reliance on extensive infrastructure or frequent maintenance, making them ideal for **remote, off-grid, and edge applications**.